Proof of concept evaluation for a novel colorectal cancer therapeutic

‘MedAnnex is developing a novel oncology therapy based on targeting a protein known as annexin-A1, which is thought to play a role in the development of cancer. This project is a vital step in the development of an innovative cancer therapy with the potential to become a major new drug to improve patient quality of life and extend lives.’